The Subversive Victim: Victimhood, Agency & Sexual and Gender-based Violence in Colombian Non-State Armed Groups

When discussing Sexual and Gender-based Violence (SGBV) in Colombia, attention often focuses on the harrowing experiences endured by civilian women at the hands of the different armed actors. SGBV served to attain and retain territorial, political, and social control in rural communities in Colombia (CNMH,2017). However, overlooked by transitional justice experts, public institutions, policymakers, and Colombian society is the prevalence of SGBV within military structures. In the case of paramilitary and guerrilla groups, many fighters experienced sexual abuse, reproductive violence, and gender-based discrimination at the hands of their commanders or fellow fighters. Despite this reality, fighters are denied access to truth, justice, and reparation mechanisms, with the Colombian legal system excluding them from recognition as victims of the conflict (Victims' Law, 2011). Their image as perpetrators prevents them from being seen as "ideal victims" -peaceful, passive, and innocent. Additionally, in the case of women fighters, their militancy in illegal armed groups is viewed as contradictory to their "femininity" and "womanhood", further complicating their victimisation and marginalisation from transitional justice.

My research explores how the notion of the "ideal victim"(Christie,2018) has influenced the recognition of women fighters' experiences of SGBV and their engagement with transitional justice in Colombia. Drawing from multiple disciplines including transitional justice, victimology, law, gender studies, political science, and international relations, I critically analyse the discourse surrounding SGBV victimhood in Colombia's transitional justice instruments. This study reveals how the law perpetuates power imbalances and discriminatory practices based on gender and socio-political orders. In Colombia, the discourse of the "ideal victim" has placed women fighters who have suffered from SGBV as "subversive victims". These women are perceived as subversive not only due to their military actions challenging public order but also for disrupting traditional gender and political norms associated with victimhood. What defines these "subversive victims" is their agency, whether armed, political, or individual, in resisting or transforming the discourses and stereotypes that have perpetuated their victimisation and marginalisation. My research addresses two overlooked aspects in Colombian transitional justice: SGBV within armed groups, and the recognition of fighters as victims. It underscores the importance of interdisciplinary approaches in the social sciences and contributes to the fields of transitional justice, victimology, gender studies, political science, war studies and Latin American studies. As a Spanish-speaking Colombian, I leverage my proficiency in Spanish-English translation to decolonise knowledge (Quijano,2000), bridging gaps and amplifying the visibility of scholarship from Spanish-speaking Latin America in the English-speaking academic community. This enriches global discourse on transitional justice, gender studies, and war studies.

The NINE Fellowship aims to maximise the impact and dissemination of my research to academic and non-academic audiences in Spanish and English. I will produce academic publications and share my research in engaging formats aimed at policymakers, transitional justice practitioners, legal professionals, and the public. I will establish networks to exchange knowledge with Colombian civil society groups advocating against SGBV inside armed groups. My goal is to ensure that my work reflects a bottom-up perspective on transitional justice by actively engaging social movements and victims' groups in shaping public policies and normative frameworks to address contexts of violence (UN Secretary-General,2023). Finally, with the NINE Fellowship, I aim to develop the skills needed to progress as an independent researcher and seize new opportunities for advancement.